EVOx 2020

Protecting front-line healthcare workers, patients and minimising nCOVID 19 infection rates, within the UK's general population, is a key strategy in managing the current pandemic, and probably will be so for the foreseeable future.

draperBIOTECH has pioneered and innovated novel applications of ozone treatments, producing safe, effective technology to thoroughly decontaminate emergency and patient transport vehicles. It's called 'EVOx', which has been derived from Agri-Tech challenges, tested for intensive livestock environments.

Harmful viruses, bacteria and fungi are often present on surfaces. Our research (independently verified by SciTech Laboratories UK) confirms that an ozone-based process is lethal to a wide spectrum of pathogens and organic structures.

SARS (Severe Acute Respiratory Syndrome) and MERS (Middle Eastern Respiratory Syndrome), which emerged in 2002 and 2012 respectively, are Corona-like viruses. nCOVID-19 is a variant of SARS and is referred to as 'SARS-CoV-2'. Studies conducted in highly regarded institutions, demonstrate that ozone kills SARS and MERS by deactivating its RNA (particular to viruses), a critical part of its structure.

The lethal effect that ozone has on SARS and MERS, and pathogens in general, demonstrates that EVOx will be effective against nCOVID-19\. Ozone sanitation will continue to work even when viruses mutate.

EVOx carries its own power bank making it compact and versatile. EVOx can be easily re-purposed in a variety of healthcare settings and safely used 'after-hours', in waiting rooms, day surgery units and outpatient departments, because of its modest size and weight. Our technology is easily adaptable to sanitise various enclosed spaces of different volumes.

Each EVOx cycle is concluded in several minutes. the system is automatic delivering a prescribed protocol. Critically, the units can be deployed elsewhere in the healthcare system.

Ozone has been deployed in a variety of ways since the early 1900s. draperBIOTECH has developed advanced applications of this established technology to produce an economical, simple, effective and practical unit with modest maintenance requirements.

Until the issues surrounding the current pandemic are addressed, (testing, mass-immunity, vaccination etc.) this new application is a significant step forward in the fight against nCOVID-19\.

A change of scope is required to provide additional programming for a constant background ozone level of approximately 50-parts-per-billion (optimal level) between full cycles, found to be effective at preventing re-colinisation by airborne and surface microorganisms. Additionally the air circuit will be re-designed to further optimise reduced power consumption and humidity control.